Fluorescent Imaging of Unstable Atherosclerotic Plaques in Blood Vessels

ontext: The research carried out will consist of the optimization and further development of the classes of Diels-Alder reactions developed within the group previously, providing higher yields and larger scope of products. Some of these products will then be applied as fluorescent probes for cellular sensing for markers of disease such as atherosclerotic plaques and cancerous cells.

Aim: To produce a theranostic agent capable of selectively releasing a drug molecule and a fluorescent marker upon contact with targeted markers of disease such as atherosclerotic plaques.

Objectives:
-Further optimise and develop the Diels-Alder reaction classes previously developed within the group to produce numerous varied aromatic scaffolds.
-Target and produce a fluorescent probe capable of selective release in response to chosen disease markers utilising the developed Diels-Alder reactions.
-Utilise fluorescent imaging assays to determine the responsiveness of the developed fluorescent probe to its targeted response conditions and measure the release of the drug molecule alongside this.

Potential Applications and Benefits:
-The further development of the Diels-Alder reaction classes which were previously identified within the group could allow for a more viable route to certain synthetic scaffolds. This could be of benefit within industry to produce potential pharmaceutical compounds more effectively.
-The production of targeted theranostic agents could allow for the simultaneous identification and treatment of certain diseases such as coronary heart disease and cancers. This would provide a significant amount more information to do with the location of atherosclerotic plaques and cancerous cells whilst also treating these issues within a singular dose. This could be of great benefit to the health of society as a potentially highly effective early treatment/identification method for these diseases.

Relevance to Research Council: This studentship is funded by the Engineering and Physical Sciences Research Council (EPSRC). The research undertaken will be of relevance to the EPSRC as it will yield developments within the physical sciences field (chemistry) with the potential to yield benefit to society through the production of more effective methods of treating and identifying life-threatening diseases.

Relevance of Secondary Supervisor: Dr. Alex Cresswell has expertise within the field of pericyclic reactions and can provide flow apparatus for potential industrial applications of the research, making him highly useful in achieving my first two objectives.